Microbial cultures for increased yield and efficiency of production systems in developing countries

Technical abstract
Ruminant production is an important component of human nutrition, especially in developing countries, but there is no single answer to issues of sustainable improvement as climates, feed sources and breeds of animals vary across the globe. Building on international collaborations and world-leading expertise in rumen microbiology, we will generate a biological and data resource that can be used by researchers in DAC-listed countries to increase productivity by developing animal feeding strategies tailored to location.